Enhanced Rice Milling and Maximised Valorisation of Rice Milling co product - Amendment 2 Extension for Impact

Building on the successful outcomes of the initial Enhanced Rice Milling Project (102755) an Extension For Impact Project was granted to facilitate six-month in-country (India) pilot field trials for rural rice milling and the rural manufacture of AACM concrete products.